HydroBioChem: An innovative industrial biotechnology-drive route to commodity chemicals exploiting affordable but otherwise stranded hydrocarbon feedstocks.

The proposed project is aimed towards early stage feasibility research around the biomanufacturing of

commodity chemicals through the development of a novel economically attractive bioprocess that will

utilise advantageous/affordable hydrocarbon feedstocks. The project will be enabled by Ingenza's

unique ability to readily discover, bioengineer and exploit hydrocarbon-utilising microorganisms.